rAmpart

This project will develop tapered-amplifiers and single-photon detection techniques in order to develop a Time-of-Flight underwater 3D imaging system. These systems use new single-photon counting detectors and timing techniques to enable imaging with low-light return levels and offer sub-centimeter depth resolution. The developed systems will offer order-of-magnitude improvements over competitive commercial systems and the developed components will have widespread applications.